Synthesis of fluorescently labelling ligands for the atypical chemokine receptor 3 (ACKR3)

The atypical chemokine receptor 3/CXC-chemokine receptor 7 (ACKR3/CXCR7) is a chemokine GPCR, which cycles rapidly via binding to beta-arrestin but does not activate G-proteins. It scavenges a variety of ligands, such as chemokines from the bloodstream, by binding to them & undergoing endocytosis, thereby regulating the function of its sister receptor CXC-chemokine receptor 4 (CXCR4). It plays a role in cancer metastasis & inflammation, but these mechanisms are not completely understood. This project aims to gain a better understanding of how ACKR3 is involved in such diseases. The student will design, synthesise & evaluate a small library of ligands for this receptor. The best ligand of this set will be used to synthesise LDLLs, which consist of a ligand, reactive spacer, & fluorophore, & can covalently label ACKR3 with a fluorophore for use in fluorescence-based localisation assays.

Previous attempts to use existing homology models for ACKR3 to design modified versions of the known high-affinity ligand VUF11207 that bore additional linkers & fluorophores were unsuccessful.Phase one of the project will involve the development of an improved model using new cryoEM data. The highest ranked ligands will be synthesised & pharmacologically evaluated for their binding affinity using luminescence based binding fluorescence microscopy approaches in cell lines expressing tagged variants of ACKR3.

Phase two will begin with molecular modelling of the strongest binding ligand from phase 1 to model the spacer length between the ligand and fluorophore, & where to place the reactive electrophilic site within the spacer so it is close to a lysine residue. Compounds will be tested for their ability to label the ACKR3 in vitro using biophysical and pharmacological approaches. Successful compounds will be tested for their ability to label endogenous ACKR3 in relevant cancer lines & monitor its membrane dynamics & distribution using confocal & advanced microscopy approaches.